Safe Internet surfing with an intelligent child-centred shield against harmful content

The Internet provides high exposure to malicious content with direct impact on children's safety. Illicit, violent and pornographic material to name a few. The Internet is also an enabler for cyber victimisation such as cyberbullying evidently causing children (and adults) drastic and severe health implications including documented cases of self-harm and suicide. Recent studies show the problem continues with 1 in 4 children exposed to racist or hate messages and over 2,200 counselling sessions with young people took place in 2017/18 related to online sexual exploitation which is a 44% increase from the previous year. Hence, current solutions are clearly problematic.

This project aims at superseding the obsolete techniques in use today with an innovative and intelligent child-safety shield. The value proposition is manifested by quicker intervention and better filtering capabilities with the ability to address emerging threats targeting children on social media. The project also aims at achieving incident response and safer Internet surfing without having to block popular services and websites.